DSIT/UKRI Research Data Cloud Pilot Commission to DRIC: FAIR Data Accelerator pilot

The challenges of implementing FAIR principles extend beyond technical and metadata issues and includes the human/social aspects of professional practice, professional identity and agency, or the actions humans take in response to changes in their situation and context.

This project will use social science approaches to make hidden social and cultural challenges and barriers to data sharing visible. This will enable co-design of evidence-based interventions tailored for the respective research community's needs. We will pilot a FAIR Data Accelerator, (adapting the tech startup approach), creating a research discipline agnostic platform that could facilitate adoption of this approach more widely. The Accelerator will focus on initiatives that will remove barriers to cross-discipline data sharing and/or cultural incentives for data sharing. Continuous testing and adaptation of the Accelerator will enable quantitative evaluation of its impact and potentially identify other initiatives that could be implemented at scale.